The University of Essex and EPC Improvements Limited KTP 22_23 R2

To embed a sustainable growth strategy, innovative service driven marketing function and advanced User Experience framework for an end-to-end app-driven platform for air source heat pump installation, from initial quote to install end point quality assessment.